Understanding unassisted recovery from gaming disorder: an exploration of the lived experiences of those that recover without professional support.

Understanding unassisted recovery from gaming disorder: an exploration of the lived experiences of those that recover without professional support.